AI opportunities for consumer centric engagement

Our project tackles a key barrier to expanding the UK's net zero gas and power networks: how to engage the public inclusively, effectively, at scale, reducing opposition and construction delays. Traditional methods are too slow and resource-intensive. In this phase, we will identify consumer needs and explore novel AI-driven engagement solutions, such as multilingual chatbots, gamified education, and sentiment analysis. Based on these insights, we will define a roadmap for adopting or developing AI solutions, in case unavailable off-the-shelf, tailored to strategic, large-scale engagement. In partnership with communities we aim to build trust, transparency, and public support for future infrastructure.